Ultra fast charging battery system for electrification of urban delivery vehicles

This project will develop a new type of battery pack, which can be recharged at a rate of 1000 km/h, to enable aggressive downsizing of battery packs for urban delivery vehicles. This will enable the right-sizing of battery packs for these vehicles to the optimal size required, which will bring advantages in terms of weight, vehicle purchase cost, load capacity and overall vehicle carbon footprint.

To enable this to happen, the battery will make use of Allotrope Energy's patented lithium-carbon cell technology and MAHLE Powertrain's expertise in battery pack design, development and manufacture. As well as enabling ultra-fast charging, Allotrope Energy's lithium-carbon cell technology brings with it other advantages over conventional lithium-ion battery cells. It does not use any rare earth materials, and can be readily recycled. Additionally, the lithium-carbon cell is also much more thermally stable than common lithium-ion cells, making them safer to store, transport and use.

The project will determine the infrastructure required to facilitate the ultra-fast charging to support this next generation of urban delivery vehicle. As an added advantage, it is expected that the resulting technology combinations will also enable improvements in urban mobility through improved vehicle-sharing and on-demand transport solutions for commuters and recreational users.